Community Engagement by Immersive Visual Storytelling

Our proposed product offer enhances community and visitor engagement through interactive technology and visual storytelling. QR codes, placed in community spaces, link to a webpage showcasing aerial images, video or any appropriate media content of locations across different time periods, illustrating the area's transformation.

Key Components:

* **Interactive Experience**: QR codes provide a portal to view side-by-side comparisons of past and present aerial images, fostering a deeper connection to the community's history.
* **Accessibility**: Placed in public spaces, the user-friendly webpage is accessible to all ages allowing any user to view and explore an area regardless to mobility or access issues.
* **Visual Impact**: Dynamic images in key locations allow viewers to see the "before" and "after" states, creating an engaging visual effect.

Benefits:

* **Interactive Engagement**: Encourages participation and curiosity.
* **Enhanced Storytelling**: Offers a visually compelling narrative of the community's evolution.
* **Educational Value**: Serves as a unique tool for schools and local organisations.
* **Visual Impact**: Highlights the significance of the community's history.

In summary, our service combines technology and storytelling to engage the community and provide a unique historical perspective through QR codes and dynamic images.